2022 EIT Food Activites

This funding includes the following successful projects from the EIT Food KIC 2022 round:
21270 EIT Food Accelerator Network FAN
21330 Food Solutions (combined)
21300 Food System Master of Science Program
21192 Increasing consumer trust and support for the food supply chain and for food companies
22205 InFormPack
21304 Inspire (Summer Schools)
21050 Integrating precision farming in computer game
21153 LINKDAPA
21311 Professional Development Framework
21144 Towards a net zero carbon livestock production system
21199 Trust Tracker
21015 Trust in Food MOOC, Nutrition & Sustainability MOOC
21361-1 Strategic Mission Programme - Mission 1
21361-2 Strategic Mission Programme - Mission 2
21361-17 Publication and distribution of hard copy See & Eat books and activity packs
21361-10 Connecting milk seasonality and nutritional requirements to inform farm-to-fork innovations for optimum nutrient supply NUTRIMILK
21361-12 Spent Grain as nutritionally valuable ingredient in bakery products
21361-13 The 3Is: Let’s Involve, Inform and Inspire the next generation on disposing food packaging sustainably